Development of the next generation of rapidly deployable fixed wire access solution to address high speed network connectivity challenges.

This project is focused on the development of next generation of cellular radio technology that can provide high speed network connections to locations that have poor conventional network support either wireless or fixed cable. Crucially, because this system is a mmWave radio network (i.e. 5G mmWave) this technology can provide ultra-high speed internet connections to difficult locations (such a rural location) without the need for installing costly wired or fibre optic infrastructure. These wireless network connection systems are called fixed wireless access (FWA) systems that are typically used to provide network connectivity over distances up to a few kilometres.

Current state of the art FWA systems can provide excellent network connection speeds but they can be expensive and prone to problems such as limited coverage area, large size, high power consumption and low spectrum efficiency, etc. Many FWA systems also require specialist installation due to the sensitivity of microwave links. As a result of these challenges, this team has identified an opportunity to commercialise a new generation of FWA system based on 5G mmWave that is able to self-configure and providing correct alignment and thus optimisation of the radio link.

The leader of this application (Novocomms) specialises in the design, engineering and production of antenna technologies which are a significant component for these FWA systems. Novocomms has conducted early stage development work of a next generation novel antenna that is able to point or steer the beam in order to make it easy to setup and maintain a network connection.

Novocomms has delivered 16m+ antenna units across 50+ products, and has expertise in turning tech innovations into mass-produced deliverables with efficient supply chain management. Novocomms has a solid history of strong partnerships with key industry clients and leaders. Our mission is to make wireless devices better and more eco-friendly for the world.

Novocomms is applying for SBRI funding to enable the team to develop the antenna technology into a complete FWA product. Novocomms plans to work with a number of UK and international partners to deliver this product research and development project. Once proven, Novocomms will be able to rapidly commercialise the FWA into a product that will be taken to global markets by its partners.